ELF

The Environmentally Lightweight Fan (ELF) project is a collaborative research programme, the goal of which is to develop, prove and bring to market readiness advanced production processes for new carbon fibre aerospace gas turbine engine fan blades. Under Project A, Rolls-Royce has created and developed the design and analytical tools necessary to create definitions for two fan blade designs. Whilst GKN have created and developed the composite manufacturing process capability towards achieving the design requirements and unit cost targets from the business case.